Development of a Novel Haemo-Rheological Test and Biomarker and its Evaluation in Patients with Stroke

The aim of the research is to develop a new rheological test that accurately detects the onset of clot lysis (de-Gel Point) and has the ability to assess and monitor patient response to the therapeutic break down of blood clots. We propose to show that the de-Gel Point is able to detect thrombolytic therapy in a pilot study involving a small cohort of stroke patients. Furthermore, we aim to determine whether a correlation between rheological parameters collected during analysis of the Gel Point and de-Gel Point can be related to clinical outcomes in patients diagnosed with acute ischemic stroke. The research area is Clinical Technologies.